Developing state-of-the-art software to reduce carbon dioxide emissions in the aviation sector

"Airlines are responsible for a significant amount of carbon emissions globally. Airlines also spend vast amounts of money on fuel -- it is one of their largest operating expenses.

Signol, our software as a service, harnesses cutting-edge behavioural science to tackle both these challenges. Building upon our team's unique behavioural research in aviation (Gosnell et al., 2018), we combine big data analytics and behavioural science to provide airline captains with refined performance feedback that motivates them to make fuel-efficient decisions when possible. What's more, Signol's cutting-edge behavioural science approach can make captains happier. Signol has the potential to improve firm profits, reduce pollution, and increase job satisfaction. In this project, we will test and refine the Signol platform with a major UK airline to begin scaling the project. We aim to position the UK as a leader in cloud-based analytics for professional staff and put it at the forefront of reducing carbon emissions in the aviation sector."